Passions of War: Cross-disiplinary Perspectives on Gender, Sexuality and Conflict

The 'Passions of War' network will advance research on the relations between war, gender and sexuality from the early modern period to the end of the Second World War. At a time when debates about the status of female soldiers (Goldstein, 2003), 'Gays in the Military' (Belkin and Bateman, 2003; Shilts, 2005; Rimmerman, 2013), and soldiers identifying as trans* (Snyder, 1999) have come increasingly to preoccupy scholars, politicians, military leaders and legislators, a research network dedicated to exploring the historicity of these debates is both timely and necessary.

The research Network brings together EU and international participants, representing a range of academic disciplines and professional backgrounds, to investigate the influence of war on constructions of gender and sexual practices, and how these constructions and practices have, in turn, conditioned the ways in which wars are waged, mediated, felt and understood. A distinguishing feature of the Network will be the re-examination of standard accounts of war, gender and sexuality in the light of alternative, emergent and marginalised histories. An emphasis on the discovery of new facts about the history of gender, sexuality and war, as well as on innovative approaches to the interpretation of historical data, is central to the project's cross- and multi-disciplinary rationale.

Across the two-year duration of the project, participants will take part in a series of themed day-long interactive workshops (2 x one-day + 1 x two-day events) focussing on the presentation and evaluation of relevant new research findings. Specifically, the workshops will invite participants to ask:

- How, and in what ways, have attitudes to gender and sexuality in relation to war changed over time?
- Were attitudes to non-normative gender identities and sexual practices during wartime more or less tolerant at different stages in the past?
- How do questions of gender and sexuality bear on questions of military and civilian identity?
- In what ways are expressions of non-normative sexuality and alternative forms of gender identity repressed or enabled during wartime?
- To what extent does war challenge, modify or support normative family relations, friendships between the sexes, and traditional conceptions
of love?

Outcomes from these workshops will be published as essays and articles in a variety of formats, including an edited book of essays and a special edition of an academic journal adhering to the principles of 'open access'. Participants will also engage in dialogue with key non-academic beneficiaries, ranging from museum professionals to schools and members of the armed services. Additional materials arising from the project, such as blogs and teaching materials, will be made available to these beneficiaries through a range of media, including web pages, posters, podcasts, webinars and contributions to themed museum displays in London and Ghent.

The Network will consolidate informal links with the following research groups and organisations: Group for Early Modern Studies (GEMS, Ghent University), Amsterdam Centre for Comparative Emotion and Sensory Studies (ACCESS, VU University), the Museum Dr Guislain (Ghent) and the National Army Museum (London). The creation of a supportive environment to sustain dialogue beyond the life of the project will ensure that any additional outputs continue to be 'fit for purpose'. This will be done through the development of an electronic contact list and newsletter, facilitated by the PI at the University of Leicester.

The project has significant policy relevance, because as the psychologist Paul Gade has commented in a discussion of the influence of academic research on the repeal of the US 'Don't Ask Don't Tell' law: "in each case where nations had removed bans on gays and lesbians serving in their country's military, they did so because their culture had become liberalized toward gays and lesbians".

Potential impact
The non-academic beneficiaries of the Network include museum practitioners and professionals, schools, service men and women and the general public. The lead members of the Network have considerable experience of working with research project beneficiaries, (Philip Shaw with Tate Britain and the British Library and Cornelis Van der Haven with Centraal Museum Utrecht and Museum Berlin-Neukölln), with further expertise in national and international knowledge exchange collaborations brought by the Project partners (ACCESS, GEMS, the National Army Museum and the Museum Dr. Guislain). The design of the project has been guided by the contributions of academic and non-academic beneficiaries from the outset. The day-to-day running of the Network will continue in this spirit to ensure that research outputs are fully embedded in the relevant communities and that value-added Knowledge Exchange collaborative ventures arising from the project are developed and sustained in the future.

MUSEUM PRACTITIONERS AND PROFESSIONALS (NAM, Leicester Museums and the Guislain Museum) will gain from participation in workshops and dialogue with academics, fellow museum practitioners and professionals and related beneficiaries. The workshop series will raise awareness of the history of war in relation to questions of gender and sexuality and opportunities will be created for further collaborative ventures, e.g. displays, exhibitions, conferences and public events. Research findings from the four workshops will inform scheduled discussions with museum practitioners from the Dr Guislain Museum and the National Army Museum. A key aim of the project is to have input into the design of thematic displays, e.g. the revamped 'The Soldier' gallery at the National Army Museum scheduled for completion in 2016, and exhibitions on war, shame and melancholia at the Dr Guislain Museum.The impact is enhanced by the cross section of national and international practitioners and professionals recruited as Network participants, which represent a broad range of national and international, local and metropolitan, subject foci and charitable statuses.

SCHOOLS will benefit from the input of Network participants in the design and execution of educational resources suitable for Key Stages 3 and 4. Research findings will be made available through the Schools OUT website, the LGBT History Month and other suitable web-based resources. These resources will allow beneficiaries to engage with the ways that gender, sexuality, and emotion in wartime is expressed in different historical periods. Opportunities will be created for further collaborative work, e.g. schools liaison, curriculum development, assemblies and webinars.

STUDENTS of the participating universities will benefit from the Network by participation in the workshops and cooperation with museum partners. Teaching practice may be involved, for instance, during the arrangement of the above mentioned displays of sources. Accompanying doctoral and MA seminars will present opportunities for students to participate in the workshop series and to help with its organisation. Where possible the Network will contribute to the AHRC Midlands Three Cities doctoral training programme.

SERVICE MEN AND WOMEN will be invited to participate in workshops, with further opportunities for dialogue and collaboration developed through contacts with the Army LGBT Forum, Proud2Serve and the Dutch SHK Foundation. The opportunity to present project research findings at the annual Army LGBT conference and through the web-based P2S Forum are key components of the Network's impact strategy. The Network will encourage service men and women to become involved with its activities at every stage, helping participating scholars to become aware of the topical relevance of issues discussed during the workshops.